Fuels-C

Advanced biofuels represent an important piece of the puzzle in the EU’s quest for climate neutrality as they contribute to decarbonising transport sectors and decrease the EU’s dependence on fossil fuels. Fuels-C aims to contribute to this quest by increasing the availability of two liquid and two gaseous advanced biofuels for maritime and road transports, produced from biogenic organic wastes and CO2. Fuels-C will develop an integrated platform of innovative energy-efficient conversion technologies validated at TRL5 including bioelectrochemically assisted CH4 production, bioelectrochemical NH3 production, gasification, microbial electrosynthesis, and electroreduction. Various biogenic residues (biodegradable and non-biodegradable) will be converted under mild conditions into CH4, NH3, formic acid and ethanol, by two main production routes, using renewable energy, thereby enabling efficient energy surplus storage as chemicals. The 4 biofuels can be used as drop-in, but Fuels-C will also test them in FCs for electricity production: gaseous NH3 and CH4 in SOFCs, liquid ethanol and formic acid in DLFCs. Power density, energy efficiency and stability of each process will be validated. The technologies will be modelled at process level, for the description of interfacial phenomena, and at system level, leading to an integrated processes Digital Twin. This second model, together with a feedstocks mapping tool, will provide relevant data for circularity assessment, cost calculation, benchmarking and replication in other relevant use cases. This is expected to create new businesses opportunities and strengthen the EU's leadership in science and technology and in the biofuels market. Fuels-C gathers an interdisciplinary consortium composed of EU’s prominent RTOs and Universities, a large industry providing feedstocks and four SMEs contributing to market uptake and global outreach. It will be supported by an international Advisory Board providing strategic advice.